Investigating mechanisms driving Obesity and Chronic Kidney Disease Associated Cardiomyopathy and effects of novel treatments.

Chronic kidney disease (CKD) is a complex but common condition with a prevalence of 10-15%
worldwide. An inverse-graded relationship exists between kidney function and cardiovascular
mortality, independently of age, sex, and other risk factors. Currently, nearly one-fifth of all humans are currently obese; in UK around 30% of adults are obese and in the United States this proportion exceeds 40%. The proportion of deaths due to heart failure and sudden (presumed arrhythmic) cardiac death increases with the severity of CKD, and obesity contributes directly to incident cardiovascular risk factors, development of cardiovascular disease and cardiovascular disease mortality. CKD associated cardiomyopathy is characterised by increased left ventricular mass, diastolic and systolic dysfunction, and profound cardiac fibrosis. Our work has shown that even patients with only moderate renal impairment exhibit cardiac structural and functional changes consistent with this phenotype. As reversing hypertrophy and fibrosis is problematic, therapies aimed at preventing cardiovascular events in CKD are likely to be effective only if begun in early-stage disease, prior to irreversible structural change. Existing CKD animal models do not take account of this. Here we propose to develop and characterise a first clinically relevant, mouse model of CKD and obesity- associated cardiomyopathy. This will allow us to study the cellular and electrophysiological features of the comorbidity via state-of-the-art optical mapping, the causative mechanisms of cellular damage, fibrosis and arrhythmia and to gain insight into the effects of novel, using techniques such as histology and echocardiography.
This proposal aims to achieve the following objectives:
1. To examine mechanisms driving cardiac contractile and electrical dysfunction in obese mice with CKD.
2. To examine CKD and obesity associated cardiomyopathy response to MRA or SGLT2i treatment.